The University of Huddersfield and GSK plc KTP 22_23 R2

To investigate, establish and embed ultraviolet dissolution imaging technology, to drive significant improvements in pharmaceutical oral product development and manufacture. Benefits include earlier risk assessment, enhanced processes, and increased profitability through substantial cost reduction.